Digital Supplier - Helping SMEs operate in the post COVID-19 world in a sustainable way

We don't know what a post-COVID world will look like. But it's becoming increasingly obvious that it will be fundamentally re-shaped. Social distancing and reduced 'contact opportunities' will be key to social and workplace safety. When it comes to the workplace, many of the requirements to be 'in the office' are driven by the location of documents, tools, machines, and non-portable devices. Physical meetings are less of a constraint. We are now able to Zoom ourselves together from any location to meet. But these other artifacts are generally located on-site or are harder to share virtually. The world is recognizing that now is the time to digitize. We are already seeing this - _en masse_. Microsoft recently reported a 775% increase in cloud services from regions with enforced social distancing. The silver lining in all of this is that businesses now have the opportunity (and frankly speaking, are forced) to re-imagine how work gets done. Which drives three extremely important side effects, starting with the most obvious: 1) **Efficiency** - Replacing the 'paper interface' drives significant process efficiencies. We see a 69% process step reduction in receiving goods using data exchange vs. paper for example 2) **Environment** - Removing paper greatly reduces the CO2 burden on the environment and helps ease water consumption (10 liters of water to produce a page;4 each page contributes 0.092 lbs of CO25 - meaning 22,870B liters of water and 210.4B tons of CO2 from European office workers each year alone) 3) **Employee morale** - Workers that previously labored over meaningless data entry, can now grow into problem-solvers -- which improves morale by making the job more interesting while increasing their sense of ownership Given the size of the opportunity, the question becomes: **How do we give all organizations the opportunity to easily digitalize and provide the means to participate in a digital-driven economy?** Our innovation is to **use existing supply chain data to remove the paper, reimagine processes, and drive efficiencies to contribute to environmental sustainability.** Every organization has data but most organizations rarely do anything with that data. Therefore, we are proposing to explore: 1. Using supply chain data to generate digital supply chain paperwork - providing access to the three benefits above, 2. Identify processes that would benefit the most from this approach, and 3. Re-imagine how these specific processes can operate anew in a post-COVID world.